Understanding and forecasting eruptions at persistently active volcanoes

Active volcanoes generate multiple hazards that affect society, with impacts on human settlements, critical infrastructure, aviation, and the economy. To mitigate these risks, many volcanoes are monitored, however providing early warning of eruptions remains a significant challenge. As monitoring instruments have become better and cheaper, large volumes of geophysical data such as seismic and acoustic records are generated, but these data are underexploited due to incomplete understanding of complex volcanic systems and the geophysical signals generated by volcanic activity. State-of-the-art machine learning approaches are being explored to detect hidden patterns in geophysical data with the aim of complementing volcano monitoring activities, but their effectiveness is limited by a lack of connection to the underlying physical processes. Conversely, the geochemical and mineralogical characteristics of erupted material (e.g. ash and blocks) offer crucial insights into the physical evolution of volcanic systems, but long timescales from sample collection to data analysis and interpretation hamper the use of this crucial information for so-called petrological monitoring.
The next frontier in understanding and forecasting volcanic eruptions requires an interdisciplinary approach combining geophysical and petrological data, as well as the capacity to rapidly analyse and interpret these data streams to track volcanic activity and provide early warning. Resolving these issues will enable more accurate forecasts and better-informed decision-making for risk mitigation. To achieve this advancement, new methods are needed to rapidly acquire petrological data and process it together with complex geophysical data.
In this fellowship, I will take advantage of the large amount of geophysical data and regular ash samples available at persistently active volcanoes (PAVs) to build new rapid petrological data processing tools and the next generation of open-source forecasting models, working with three monitoring agencies as partners. PAVs are common globally, featuring protracted eruptions that often last over 5 years. While these volcanoes display a baseline of small-scale explosions, they also produce larger eruptions that may rapidly escalate and threaten people and infrastructure over a wider area ? for example, >50,000 people live within 10 km of Fuego volcano (Guatemala), which is one of 60 PAVs with eruptions since 1800. Early warning of the approach of these larger events is vital.
This fellowship will produce the next generation of forecasting models, integrating petrological and geophysical time series and leveraging machine learning to identify patterns leading to eruption. These models will be implemented in real-time and integrated with routine and crisis operational activities of the partner monitoring agencies to assess their role in supporting decision-making. This work will also generate new theoretical and physical understanding of persistently active volcanic systems within a novel application of machine learning for early warning and risk reduction. The research design encompasses the full range of magma compositions erupted at PAVs to deliver new knowledge and short-term, high-resolution forecasting models applicable at any PAV.
These open-source forecasting models are anticipated to be widely used and adapted in the volcanology community, particularly in volcano observatories, to support decision-making as part of ongoing risk management processes. Beneficiaries of this research will include both researchers and practitioners in volcanology, as well as authorities responsible for risk management and people living and working in areas exposed to persistent volcanic activity. This work will also enable a timely wider reflection on best practices around the use of machine learning as part of forecasting methods in volcanology.